Dati: a feasibility study to validate Dati as an inferencing tool capable of analysing a User’s static and dynamic near-to-me data ambiently to generate personalised and contextualised User Experiences when mobile.

Dati project aims to use the increasing amount of personal data generated by individuals to gain insights into user needs and behaviours - and in doing so deliver unique benefits back to individual users and their service providers. With Dati we aim to deliver a step-change improvement on existing ‘find-near-me’ applications, which are not fully personalised or able to adjust to changes in user needs and behaviours. Our feasibility study seeks to identify specific elements of user needs and behaviours that are essential in delivering a compelling customer proposition. The output of the study will be the complete design specification and working prototype of Dati.
User Push: With user permission, Dati will collect, collate and manage securely a user’s personal, behavioural and contextual data. Such data may include ‘static’ information – such as their stated preferences about travel, pleasure, food or health-driven choices. Data may also include the user’s ‘dynamic’ information, which may feed into the Dati platform from smart devices – including user’s smartphone and wearables – open data silos, social media profiles and activities, past consumption data, search-related interactions or the user’s explicit ratings. Data provided by the user enables the creation of a user profile (a personal ‘brand’ identity).
User Pull: With the highly contextualised information provided by the user, Dati is able to scan perhaps thousands of service and product offerings (restaurants, leisure, shops, transport, etc) and deliver back to the user best-match context-specific options - all done without the need to enter any search information. The suggested options will know the geolocation of a user, and may be informed by additional dimensions, such as the time of the day, environmental and weather conditions, proximity of social and professional networks, user’s health, mood, and other attributes which, collectively, represent the user’s interest at any given time and place. The suggested options may well include price and time-savings benefits to users.
Dati Technology: As a new and novel technology, Dati will deliver this transformational user experience via a unique (and protectable, exploitable) semantic and linked data layer. Dati will use ‘COMPOSE’ (www.compose-project.eu), a highly scalable, cloud-ready and open-source big data and linked-service technology in order quickly to build and deploy the Dati service discovery and recommendation back-end. To cope efficiently with multiple streams of personal and behavioural data pushed from Internet enabled devices – such as, beacons, sensors, smartphones and wearables – Dati will use the powerful ‘COMPOSE’ Internet of Things data streaming functionality. As the customer-facing presentation front-end, Dati will improve the ‘Best4Me’ mobile application technology, a unique and personalised social feeds aggregation channel with topic-based filtering features.